Using ATP to understand AMR: a modelling challenge

This project will assess the impact of antimicrobials upon ATP metabolism in uropathogenic bacteria. The results will aid the development of a clinical diagnostic test for urinary tract infections (UTIs) that can inform antimicrobial therapy.
A combination of computational biology and molecular microbiology will be used to generate a genome scale metabolic model in E. coli, perform bioinformatic analyses and experimental assays to investigate how ATP is affected by different antimicrobial modes of action. A 3-month placement at the diagnostic company Test&Treat will provide training in the rapid diagnosis of urinary tract infection, the design of clinical diagnostic trials and the quality assurance required in manufacturing clinical diagnostic products.